The University of Edinburgh and GlycoMar Limited

To increase drug discovery pipeline through structural characterisation of biologically active saccharides and investigation of the structure-function relationships targeting protein-saccharide interactions.